Creation of a patentable technology platform to allow advertisers to buy television advertising space directly from any television channel in the market

Media Exchange Group Ltd (MediaEx) is a rapidly growing UK-based SME specialising in media and advertising. MediaEx was founded by David Fenlon (a consultant in media buying with ten years' experience) and Rikki Gorman (a technology integrator and developer). Trading TV advertising space is a highly manual, archaic, inefficient and opaque process and an enormous amount of capital leaking out of the trade through inefficiencies. MediaEx will create a patentable technology platform which will be the first digital exchange to allow advertisers to buy TV advertising space directly from any TV channel in the market.